Evolutionary ecology of the Phytophthora austrocedri - Juniper (Juniperus communis) pathosystem

Dynamics of the interaction between Juniper and the serious invasive pathogen Phytophthora austrocedri, including ecology & quantitative genetics of susceptibility in the host and population genetics of the pathogen